Circular critical materials supply chains innovation exchange

Dynamic measurements contain information about the materials property (conductivity, permeability and the whole magnetic hysteresis loop).

Understanding the pulse measurements means more precise and better information can be obtained for the materials under inspection -- this is currently not possible with only static data.

We have developed analytical and numerical models previously for pulse eddy currents and also we have wealth of experience for magnetic materials measurements such as coercivity, BH loop and MBN.

We intend to build a theoretical model for the pulsed field magnetometers (PFMs) measurement process, in particular the dynamic (transient) process, where we have experience for. It is possible to use analytical solution to provide an initial solution and for complex geometries we intend to deploy finite element methods to develop an numerical model. The modelling results from those models will be fed into the motor design process -- possibly in terms of a loss factor (which encapsulates the eddy current effect or the hysteresis effect and both) .

We have developed a range of analytical solutions for eddy current effects and also we have developed our own custom finite element solver for calculating magnetic fields.

We also are experts in using commercial EM software packages such as COMSOL and ANSYS and simulated many industrial relevant scenarios.